Feasibility Study for the Application of CellRail as an Automated Weight-Bearing Scaffolding Solution

Resolve Robotics delivers start-to-end full system design, development, testing and calibration of complex integrated electro-mechanical and software systems. Our active projects include a world-leading computer vision algorithm, robotics system integration, a distributed modular manufacturing ecosystem, and multiple novel robotic deployment systems for nuclear sites.

CellRail is a modular deployment and retrieval mechanism for robotic payloads which deploy sensors and tools through a 150mm access port. It delivers a payload to any position and orientation in inaccessible locations, at height, and in confined spaces, something which cannot currently be achieved by other robotic systems. It improves safety, increases productivity, and reduces costs.

We are seeking funding to analyse and explore the scaffolding structure's maximum weight bearing capabilities. If the structure can support the intended weight, including the total weight of persons using the scaffolding, tools, equipment and transmitted loads, it can replace manually built scaffolding to aid the fast, safe and cost-effective construction, inspection, maintenance, and repair of structures at height across multiple global heavy industries.